The ecology of infection and immunity in a wild mouse system

Parasites significantly impact their hosts, however many interventions fail to control disease fail. This project tests how ecological heterogeneity, lacking from most laboratory studies, affects infection, immunity and control.